The University of Sheffield and Fan Systems Group Limited KTP 22_23 R1

To embed new capability and expertise in establishing automated welding procedures and automated inspection protocols into the fan manufacturing sector, particularly in the nuclear industry.